GENERATE 2: Translating, Displacing, and Mapping Intersectional Disaster Justice

In Indonesia, thousands of small islands face multiple and intersecting hazards: heat, extreme weather, floods, earthquakes, and sea-level rise. Together with structural injustices rooted in colonialism, marginalization, and extractive development, the accelerating climate crisis acts as a hazard multiplier, exacerbating existing vulnerabilities and inequities and driving socio-political instability. Frontline communities, especially women, people with disabilities, LGBTQIA+ people, refugees and migrants, older people, Indigenous groups and youth, are disproportionately vulnerable to the impacts of rising temperatures, extreme weather and environmental degradation. Yet their knowledge, leadership and lived experiences are often marginalised in research, policy and planning. In response, the emerging concept of ‘disaster justice’ is positioned at the confluence of such social, environmental and climate injustices. This Renewal builds on and extends the successes of the GENERATE Project – my original FLF – to advance a transformative and community-led agenda for inclusive and intersectional disaster justice. It aims to transform how disaster risk reduction (DRR), and climate and disaster research, policy and action are understood and practised at multiple scales in Indonesia and beyond, centring the voices, needs and agency of those most affected.
The original FLF pioneered a creative, intersectional and community-led approach to understanding how gender, age, sexuality, disability, migration status and other inequalities shape people’s vulnerabilities and responses to climate impacts in Indonesia and Uganda. Working with over 78 community organisations and more than 30 artists, GENERATE centred collaboration and feminist praxis through arts-led workshops, policy dialogues, creative interventions and public engagement activities that generated new evidence, shifted public narratives, transformed power relations, influenced local policies, and produced more than 200 artistic outputs. These include a disability-inclusive disaster preparedness toolkit, boardgame exploring the climate resilience of transwomen, exhibition of emerging East African photojournalists, women-led waste banks, community recipe book for disaster justice, and community-led comics, music, performances and festivals.
Building on this momentum, the Renewal aims to strengthen and scale these emerging impacts nationally, regionally and internationally through three workstreams. It will leverage my team's local and regional leadership, networks and portfolio of public engagement and community action to deepen understandings of disaster injustice, amplify grassroots leadership, and mobilise inclusive, justice-oriented responses.
Translating Justice will consolidate GENERATE's extensive evidence and praxis into academic publications, policy-facing toolkits and events, public exhibitions and dialogues, and outreach to the wider Southeast Asia region, to advance our theories of climate and disaster justice in new inclusive and intersectional directions, while widening our global policy and grassroots influence. Displacing Injustice will fill critical gaps in climate research by engaging with people experiencing climate-related displacement in Indonesia, tracing and then visualising how inequalities shape their im/mobilities and adaptations over time, including forced, seasonal, internal and cross-border migration. Mapping Justice will translate our vision into a co-designed digital platform that enables communities to ‘counter-map’ the hazards and injustices they face and chart their own pathways to care, inclusion and resilience. Multiple interfaces will allow community users to visualise local innovations, share knowledge, priorities and initiatives with policymakers and the public, and build new solidarities; and policymakers to identify marginalised and neglected communities, understand intersecting vulnerabilities, and prioritise community-led resilience to shape more responsive and inclusive DRR and climate planning.
GENERATE 2 will reshape how climate and DRR challenges are understood, confront systemic injustices, and strengthen the leadership, visibility and influence of those most affected.